Disruptive Semiconductor Technologies for Advanced Healthcare Systems

The central aim of this Platform Grant is to support our research vision of personalised healthcare devices. These devices will make transformative changes in the diagnostics and management of many diseases, significantly improve the cost effectiveness of healthcare and ultimately save lives. For the last ten years we have been developing the Institute of Biomedical Engineering (IBE) at Imperial College London as a world-leading center for this multidisciplinary research initiative. Here we combine the best electronics engineering skills in semiconductor technology with specific sensory interfaces to create new types of medical devices, developed and tested in close collaboration with clinicians.

This grant will provide our existing multidisciplinary team with the critical support required to continue its work and sustain a strong, internationally renowned position in disruptive semiconductor healthcare technology. There are three key components to successful development and deployment of a new healthcare technology: (1) an excellent team with key combinations of skills and expertise (in electronics, materials, physics, chemistry, biology, medicine), (2) specialist equipment and tools (such as Cadence tools for designing electronic chips/lab on chips, instrumentation to interface with the microchips, wet labs to test these devices), and (3) strong interaction with key stakeholders including clinical/industrial partners, such as public/private health institutions, SMEs (e.g. Scientifica, DNA electronics) and multinationals (e.g. GSK, Roche, Intel). Our group has developed and successfully integrated all three components to create new technologies and devices, including the first totally implantable cochlear prosthesis, a wireless vital signs monitoring system, a next generation DNA sequencing technology, and an artificial pancreas for diabetes.

The Platform Grant will provide support for early stage research, enabling us to explore several new strategic research directions in which we are capable of making a major impact. These new areas of investigation include: two novel approaches to cancer diagnostics using ion-sensitive transistors and breath analysis, DNA technology for bacterial strain identification, and biosensors integrated into semiconductor devices. We also plan to introduce two entirely new concepts for non-invasive large-scale recording of neural activity, which will help us to better understand the human brain.

Building a sustainable future is an important goal for the group. The platform grant will be instrumental in maintaining and further developing our group's unique capability. It will allow us to retain some key researchers and their expertise (such as CMOS and lab-on-chip design and testing, biosensors, etc) while helping them to develop their independent research careers and form the next generation of world-class scientists. Finally, this platform will allow us to participate in establishing a major worldwide network on "Human-Bionic Interface" together with world leading clinical and technology experts in neuroprosthetics, as well as to establish new collaborations in adaptive, assistive and rehabilitative technologies.

Our aim is that our research in these new strategic directions will ultimately provide new research devices and tools as well as new diagnostic and treatment technologies. By building on the reliability, scalability and processing power of silicon microchips, these technologies will be mass-producible and highly portable. Thus we expect to make important contributions in solving some of the greatest challenges of our generation: understanding cancer and how to control it, how to cope with new strains of increasingly antibiotic-resistant bacteria and how to tackle growing problems in the brain disorders.

Potential impact
There are three main areas where this project will make a significant impact:
1. Academic/Scientific: researchers working on this project and their careers, PhD/MSc students working on related projects - by retaining the key expertise and further developing our research capabilities will allow breakthroughs, which would otherwise not be possible.
2. Society/Healthcare: institutions and individuals which will eventually be using the devices and products whose development started in this project.
3. Economic/Commercial: companies and services which offer healthcare products in the area of early cancer diagnostics, neuroscience and neuroprosthetics.

Our new strategic research directions, alongside the networks of excellence and collaborations, are in line with several EPSRC Grand Challenges for Healthcare Technologies. Here are several examples of how:
- Infection prevention and control: fast, targeted DNA/RNA sequencing for detecting types of pathogens at hospital admission for rapid but controlled deployment of antibiotics,
- Patient specific treatment: using DNA sequencing chips for targeted enzymes - single nucleotide polymorphism detectors, in order to facilitate the correct dosage of medicines,
- Prediction and early diagnosis: DNA chips for methylation detection, breathalyzers to profile Volatile Organic Compounds in breath for early detection of oesophageal or lung cancer,
- Understanding and interventions in neurological functions: work on neural interfaces, new chemical sensors for recording, new techniques for neural stimulation, and novel non-invasive functional brain imaging)
- Functional enhancement for safe and independent living (neuroprosthetic implantable devices).

In addition, the proposed research cuts across fields in Engineering/ICT priority areas such as Microsystems and Non-CMOS technology, placing the aims at the cutting edge of both life and engineering sciences.

The Platform Grant will provide essential support for the group to retain its critical mass of talented researchers - we consider this to be absolutely fundamental to our aims. Our track record shows that multidisciplinary team work ("all under one roof"), has been the key to our success so far, by concentrating sufficient expertise to push through knowledge and technology barriers. Our DNA technology was one of the five Impact Case Studies submitted to the last REF by Electrical and Electronic Engineering Department at Imperial College. 100% of submissions received 4* - success repeated by only one other UK engineering department.

Furthermore, this grant will have a very important impact on the career development of our research staff: it will help them to develop skills to become independent researchers, through pursuing academic careers, securing research fellowships, or developing skills for technology commercialisation through start-up companies or careers in industry.

With many diseases, early diagnosis and treatment may drastically improve patients' health outcomes. The overall impact on society and linked economic benefits of early cancer detection (especially oesophago-gastric cancer) and its subsequent elimination or management is hard to overstate. Similarly, the rapid identification of infectious bacteria will have a huge impact across multiple time-scales - from immediate benefits in saving lives through the prevention of sepsis, to longer term rewards in preventing antibiotic resistance and all consequent social and economic aspects. Finally, the proposed functional brain imaging idea could also have great medical importance through the early detection of brain haemorrhage due to injury/trauma, (possibly even by paramedics at the site of accidents), in addition to potentially transformative advances in our understanding of the human brain.